Search for new Heavy Higgs bosons with the ATLAS detector at the LHC

Extended Higgs models predict the existence of additional heavy Higgs bosons decay into gauge bosons and the Standard-Model Higgs bosons.
In this project, the student will develop a search for charged and neutral heavy Higgs bosons, decaying via gauge and SM Higgs bosons into final states with B-mesons and charged leptons. He will use machine-learning methods to optimize the separation between signal and backgrounds.